EcoDuct non-metallic pre-insulated HVAC ductwork

EcoDuct is an innovative, high-performance non-metallic pre-insulated HVAC ductwork system that is a transformational technology rooted in sustainable UK materials and manufacturing. The new products are significantly ahead of any others currently available in the HVAC market and are unique in their fabrication, applications and advantages.

The programme involves the full development, testing and certification of the Ecoduct range of products - that saves energy, cuts costs and time, reduces environmental impact and delivers clean, uncontaminated air.

It is the only pre-insulated ductwork system fabricated in the UK that offers all shapes and sizes, including circular, flat oval and rectangular, as well as accessories such as FCU plenums and grille boxes.

In an industry in which rigorous new standards and higher consumer demands are emerging, it offers unrivalled energy efficiency, environmental and sustainability credentials with meaningful energy savings and a reduction of the carbon footprint (CO2) of every building in which it is installed. Ecoduct is fully compliant with the major international building assessment programmes, including BREEAM, LEED and The International WELL Standard.

Fabricated from high quality phenolic insulation, which offers many advantages over traditional metal ductwork and insulation, it is lightweight yet extremely robust, offering optimal airflow and thermal performance, while generating meaningful installation cost and time savings.

EcoDuct offers design and technical benefits to every Construction and HVAC industry stakeholder -- the architects, the specifying and design M&E engineers, the QS or cost consultants, the sustainability consultants, the M&E contractors, the HVAC contractors, the facilities managers, the property developers and the building owners or estate managers.

The benefit to building users is cleaner, uncontaminated air and enhanced health and wellness -- increasing importance as awareness of indoor air quality (IAQ) becomes a major factor in corporate, social and political strategic thinking in today's construction industry.

Ecoduct is suitable for all indoor and outdoor insulated ductwork applications, including new buildings, retrofits and modular construction.

Key features and benefits include:

• Up to 85% lighter than insulated metal ductwork

• Up to 70% savings in installation time -- a single fit of ductwork, insulation and final cover

• Saves up to 45% of the energy costs of AC systems

• Saves up to 75% in the carbon footprint (CO2) of the installation